Libralato Engine Performance Validation

Humanity needs to change its paradigm of how the average car is powered; we need to break the car's ‘addiction to oil’. But pure electric vehicles will not be affordable or convenient for the majority of global drivers for the foreseeable future (current <1% market share). The internal combustion engine is here to stay for the 21st Century, but it needs a new role; working in partnership with an electric motor. The average car should be able to drive electric in our towns and cities, but use the engine for higher speeds and longer distances. This is the most cost-effective technical solution by far, the 'best of both worlds'. We call it "Town & Country Hybrid".

The Libralato rotary hybrid engine is an eco-engine for the 21st century, an emerging and enabling technology for a global transition to electrified vehicles which do not require government subsidy and do not rely on a new recharging infrastructure. It is a completely new kind of rotary engine, solving the problems of the better known Wankel engine. It is as efficient as a diesel engine (using petrol) yet half the size and weight, making space for the other hybrid components in standard engine bays. The system pays for itself in <2 yrs from the fuel savings